Development of HV-CMOS sensor technology for future tracking applications

Integrated technologies will be employed more and more beyond the extremely high performance tracking applications that target the region nearest to the interaction point in collider physics experiments. The UK holds a strong leadership in the development and construction of intermediate and large area silicon strip detectors, with expertise ranging from sensor development and integrated circuit design to the engineering of complete detector systems. Investment in future technologies is essential to maintain this leadership. HV-CMOS is a very strong candidate to become one of the main technologies for high precision particle detection, because of its potential wide commercial availability, its cost effectiveness and its expected layout flexibility. Our proposal focuses on demonstrating these advantages and would be an important step to develop the ability in the UK to design custom detectors. This would be a key element in developing UK leadership in the application of this technology.

Potential impact
The proposal will help built UK leadership in a technology area that is likely to dominate high granularity particle detection technologies in the future.

Development and production costs for charged particle detectors are expected to come down with the use of the proposed technology.

STFC will benefit from the increased choice of technologies and expected cost reductions.

The low development cost the detector concept targeted in the proposal will open up new possibilities for the applications of particle detection technologies outside scientific research. Position sensitive particle detectors have a wide range of applications in areas including medicine, home-land security, container monitoring in ports and at borders, non-proliferation, etc.